Diagnostic Net-Zero Carbon Refurbishment and Supply Chains Procurement Tool (Carbon Diagnostics)

As part of the wider UK 2050 energy-efficient homes and Net Zero agenda, the UK Government has put aside £2 billion towards the Green Deal (Green Homes Grant scheme) that will allow eligible homeowners and landlords to apply for up to £10,000 voucher for energy-efficient home upgrades and retrofitting low-carbon heating technologies as part of the economic recovery statement. However, evidence suggests that two barriers are currently militating the achievement of the Government's desired outcomes. Firstly, whilst a wide array of insulation/energy-efficient options, vis-à-vis building specifications are available, evidence suggests that they must be optimised for desired outcomes and this requires a long time and expert knowledge. Secondly, part of the UK government initiative is to stimulate local economies, but no digital tool currently exists where homeowners can easily select from a wide range of contractors for the desired refurbishment action. It is on this premise that the overall aim of this application is to develop a cost-effective and one-stop-shop diagnostic system for building retrofitting and supply chain procurement management **(Carbon-Diagnostics)**. This will be the first time that an innovative and comprehensive diagnostic system will diagnose buildings, provide prescriptive options for building retrofitting and suggest qualifying contractors that can implement the refurbishment.